Understanding the role of protein dynamics in developing anticancer therapeutics

Drug discovery and development are key components of Britain's biotechnology output. Many drug mechanisms are clear from the static pictures produced by structural biology, but frequently, the downstream effects of drug candidates differ, depending on the binding site in the target protein in a way that is not apparent from such pictures. One likely mechanism for such behaviour is that drug candidates have a long distance effect on sites of protein-protein interactions, through dynamic networks within the protein structure. Understanding the changes in dynamics upon binding of different classes of drug candidate is critical to test this hypothesis, and will inform on the drug development process from candidate molecules to drugs with desired outcomes. A key challenge in this translation process is prediction of downstream effects, and any handle to define this will reduce the number of candidates taken forward to time-intensive exploration that turn out to be ineffective. This project builds on a long-standing collaboration between the University of Manchester and C4X Discovery that aims to understand how best to introduce an understanding of dynamics within proteins into drug discovery and development. Here we will focus of the protein ubiquitin specific protease 7 (USP7), which is a deubiquitinating enzyme that hydrolyses the post-translational addition of ubiquitin and thereby protects substrate proteins from degradation. Substrates of USP7 play key roles in cell division and DNA repair, which makes the enzyme an important target for the development of anticancer drugs. Indeed, related enzymes that target post-translational modification by ubiquitin-like proteins (UBLs) are involved in almost all cellular functions, from immune responses to differentiation, and therefore a robust understanding of how to targets this superfamily of enzymes will have an impact not only in cancer drug development, but also in, for example, neurodegenerative and immunological conditions.